Developing a novel device to characterise organ mechanics during ultra-high resolution x-ray imaging

Student enrolled on 4 year CDT programme, with first year focussing on research training. Student will select PhD project next year.